Low cost high energy denisty anode for stationary energy storage

Sharp Laboratories of Europe Ltd and University College London are working together to develop a new low-

cost high-energy denisty anode material for sodium-ion batteries. The new material will be an important step

in the development of this very young technology. This project will play an important part in providing energy

storage in the UK and tackling the energy trilemma. The devices will lower the cost of domestic energy storage

making it financially viable for consumers, increasing the uptake of renewables and contributing to a reduction

in the UK’s reliance on fossil fuels.